The use of protein surfactants as formulation ingredients

Bacteria are single celled organisms that live in social communities called biofilms. Over the millennia bacteria have evolved sophisticated strategies to introduce three-dimensionality to the biofilm. The architecturally complex structure is generated biologically using a combination of proteins and large sugar molecules that function in the environment outside the cell. One protein that is needed for biofilm formation by a bacterium called Bacillus subtilis is BslA. This protein can self-assemble into an elastic film and forms a hydrophobic "raincoat" over the cells in the biofilm protecting them from external insults. In this application we will exploit nature by using the inherent self-assembly and hydrophobic properties of BslA within a wide range of applications of high industrial significance.